University of Leicester and Apical Limited

To develop a novel visual intelligence technology (VIT) for efficient image processing, object detection, recognition and tracking, implemented in a System On Chip (SOC).